Uniq Facilities Management & Monitoring System

Business properties are required to comply with UK regulations and legislation and are
maintained in numerous different ways by the “Facilities Management” Industry. These vary
from small in-house teams, to complete outsourced FM commitment. A very high percentage
of businesses do not currently use a holistic approach to their FM - leading to very high costs
and a great lack of understanding regarding systems such as energy.
The nature of business facilities has become more complex due to new technology and ever
more complex control systems. At the same time, there has been an explosion in data
available in facilities via wireless systems enabling remote access to various meters and
detectors to help maintain systems at optimum performance. Despite this, management
information available to businesses and property owners is fragmented and poorly coordinated
– often existing across several independent systems, some of which are in paper format.
Consequently, businesses are incurring unnecessary costs and consuming extra energy by
operating facilities inefficiently. They are also unaware of emerging maintenance problems
due to an inability to interpret system data over time.
Uniq Solutions aims to create a web-based Facilities Management system that captures data
across complex business operations and presents it in easy-to-understand management
information dashboards. Such a system will monitor trends across data derived from multiple
sources such as energy/water meters, heat detectors, light sensors or other building
information to build a model of the system.
By consolidating all property information into one simple-to-use system, property users will
be able to view and understand their energy consumption and costs, enabling significant
savings to be made while maintaining a safe, legal, healthy and energy-efficient property. Our
new system will allow better collaboration and understanding between property users and
service providers - creating a win-win solution.